Formal Forces: Mid-Seventeenth Century Women's Poetry and Natural Philosophy

This project will explore the lively interaction between natural philosophy and poetic form in mid-seventeenth century women's poetry. Natural philosophy, the study of nature, was a nebulous discipline. It encompassed the ancestors of modern physics and chemistry, alongside diverse disciplines including alchemy and astrology. Critics, like Liza Blake, have begun to explore the seriousness of women writer's engagement with natural philosophy (2017). Moreover, recent research has shown the impact of intellectual culture on form in women's writing (Scott-Baumann, 2013), while Claire Preston has revealed the importance of seventeenth century poetics in shaping the parameters of natural philosophy specifically (2015).

My thesis argues for a reciprocal relationship between natural philosophy and poetic form. I will explore how women poets used natural philosophy to conceive of poetic form, and how they used poetic form as an extension of their philosophical enquiry. Analysing the poetry of Margaret Cavendish, Hester Pulter, Anne Bradstreet and Lucy Hutchinson among others, this project will demonstrate the coherence and energy of a group of poets who remained largely unknown until recently.

The thesis will begin by examining the concepts of chaos and formlessness. Far from condemning chaos as a "literary ghetto" of the female imagination (Bowerbank, 1984), I will reposition it as an important concept in seventeenth century ideas of scientific, divine and poetic creation used by both women and men. Cavendish and Hutchinson, for instance, embrace the "Chaos in [their] mind[s]" (Cavendish, 1666; Hutchinson, 1679) to probe form's dynamism and mutability in a way that has yet to be appreciated by critics.

Moving forward, the project will examine the interparticle forces which women evoke to explain the formation of the universe. Women's theories of creation rely on the convergence of disparate parts, such as elements or atoms, to form the world. Critics still struggle to reconcile the religious poetry of Puritan women like Hutchinson and Bradstreet with their more scientific verse. The scientific systems these women engaged with reveal their understanding of how contrasting poetic interests could be combined generatively.

The poets I will explore in this thesis are notable for their scientific subject matter and the poetic energy they derive from it. Their major works were also produced in political and military turmoil. Scientific theories were used by those across the political spectrum to justify their beliefs (Rogers, 1998). My thesis will go on to analyse presentations of deformation (a scientific and political idea) and its application to the English Civil War and Restoration. As political pressures deformed the state, women like Pulter respond creatively to the "Hydra" of the Republican nation.

The final part of my thesis will explore dissolution and decay in the genre of elegy. Elegies tackle the loss of form resulting from death and grief, with loss itself often figured as a dissolution, notably in Pulter's poetry. In the context of the Civil War, elegy becomes a melting pot of scientific, religious and political concerns. Hutchinson's "ne'er to be re-entered paradise" is both Eden in the biblical epic 'Order and Disorder' (1679) and Hutchinson's lost life with her husband following his imprisonment (Scott-Baumann & Ross, 2018; Norbrook, 2009). Elegy becomes a genre pulled in multiple directions, enacting a formal dissolution that enquires into the nature of dissolution itself.

The entanglement of natural philosophy, literature, religion and politics in the early modern period is well attested (McLeish, 2019; Marchitello and Tribble, 2017; Preston, 2015; Rogers, 1998) - but largely for male writers. This project reveals the significant connection between formal and philosophical innovation in women's poetry, advancing our understanding of the sites and processes of scientific investigation in the 17th century.